Cyber Security Voucher

4G Scotland Ltd provide mobile technology solutions that improves business performance. It is therefore vial for our business to use cyber security attack prevention training & technologies to protect our own data and that of our customers before any threats become an issue. As such we acknowledge that we require specialist assistance and believe that the Cyber Security Innovation voucher would really help us to resource external assistance. We appreciate that cyber security is an on-going challenge but strongly believe that if our application is successful the external consultancy could change the way our business operates for the foreseeable future.